Digital Therapeutics for Menopause in the Workplace

Menopause is a natural process of life, resulting in up to 34 recognised symptoms. The severity and frequency of these symptoms can be debilitating and negatively impact those experiencing menopause at work. Given that 15.5 million women are currently in employment, measures need to be put in place to understand better the unique needs of those experiencing menopause in the workplace. Currently there are only 29 NHS menopause clinics in the U.K (average waiting times-6months).Thus, SORA has the commercial potential to support 72% of women in work who say they feel unsupported, reducing absenteeism and long term sick leaves taken.SORA is topical given 77% of NHS staff are female, with an average age of 43.We propose an inquiry to understand the experiences of those in the workforce going through menopause and create patient-centred digital therapeutics (DTx) solutions to support them.